Level 2 BIM strategic business application

Identification of strategic business BIM opportunities, leading to the creation of business specific BIM processes and systems which enable construction projects that can be delivered in accordance with the requirements of Level 2 BIM